Enabling Buildings on the Grid Edge

Our electricity system is changing towards having a greater proportion of non-flexible generation from either

intermittent renewable or nuclear sources and as behaviour in our society change around modern work

practices and changing patterns of consumption behaviour. As this transition progresses there is an

opportunity for the controlling influence in the energy system to move away from the small group of large

powerful incumbent organisations towards the majority of agents within the system, the millions of system

users. This project enables those customers to redefine themselves as participants within the energy system.

The developments in this project allow building owners to use the dispatchable electrical loads in their

buildings to become a dynamic and flexible energy sink, store and buffer asset, continuously pairing off against

intermittent renewable generation and providing the system stability needed for the whole system to operate

reliably. By unlocking these dispatchable load resources this project opens the path for a 100% zero carbon

future electricity system.